Project ENTERPRISE: ENsuring Transformative Ecosystem Restoration by the PRIvate SEctor

The world requires urgent action to rebuild damaged ecosystems. Large businesses have a critical role to play in this effort – not only are they collectively responsible for a large amount of environmental damage, but they also have significant resources and major incentives to restore nature.
Indeed, many large corporations are already attempting to restore nature – in recent years, businesses have collectively pledged to plant billions of trees, hundreds of thousands of corals and tens of thousands of mangroves. These efforts, however, are often hampered by poor planning, a lack of evidence-based interventions, inadequate monitoring and reporting, and “greenwashing” practices. The potentially transformative power of the corporate world is being wasted.
In project ENTERPRISE (ENsuring Transformative Ecosystem Restoration in the PRIvate SEctor), I will build an interdisciplinary team to carry out critical research that ensures business’ environmental efforts result in genuine real-world benefits. I will bring together academics who are experts in restoration ecology, corporate accounting and business consultancy, with policy makers and business leaders who have powerful influence in the real world, to create solutions for more effective business-led ecosystem restoration. In three complementary work packages, we will:

Address knowledge gaps in business reporting and transparency. Exciting new data will soon emerge as a result of recently developed international requirements for business transparency. I will use this new data to evaluate the impacts of business’ environmental restoration efforts in unprecedented detail. This will reveal how impactful business-led restoration currently is, and which industry leaders are setting the best examples for other businesses to follow. It will also help us develop more policy interventions that further improve the rigour of corporate reporting on biodiversity.
Develop mechanisms for scaling-up restoration of critically threatened ecosystems. For some of the world’s most endangered biodiversity hotspots – tropical marine ecosystems – we have very little understanding of how to best achieve large-scale ecosystem restoration. Applying fundamental theories in ecology has already helped overcome this problem in terrestrial ecosystems, and it could do the same for tropical marine biomes. I will work with large corporate-led programmes that offer unrivalled scale of resources and ambition, to test these ecological theories. I will identify mechanisms for increasing the scale of coral, mangrove and seagrass restoration, and quantify realistic targets and costs for each of these ecosystems.
Modelling strategies for corporate environmental impact. Businesses attempting to deliver environmental benefit are often trying to apply the ‘mitigation hierarchy’ – reducing the negative impacts of their environmental damage before investing in additional positive impacts through ecosystem restoration. This is difficult in practice, because we don’t understand the likely impacts of different environmental strategies. I will calculate estimates of optimal investment (reducing operational impacts vs additional ecosystem restoration) for businesses in different scenarios. I will run workshops with local and national businesses to test, implement and refine these decision-making processes in the real world.

These ambitious plans combine scientific excellence, innovation in ecosystem restoration and impactful engagement with industry and society. They will facilitate much greater clarity on the role of business in rebuilding nature, and how the power of the private sector can be best leveraged to help achieve global sustainability targets. Delivering this programme will launch my independent science career, supporting me as I develop into a global research leader guiding transformative environmental restoration.